Novel Aerodynamic Design & Integration Technologies

Gas turbine technology is developing rapidly in the drive to reduce fuel burn and environmental impact. This programme develops several novel design concepts for the fan, compressor, installation and combustor, which have the potential to provide significant improvements in engine performance.
Modern experimental and computational techniques will also be used to improve the way individual engine sub-sytems are integrated, in order to produce a system-optimised engine design.
The programme combines Rolls-Royce's strong position in the aerospace industry with the aerodynamics expertise that exists within UK universities, to foster new innovation and hence help to maintain the UK's position at the forefront of this cutting-edge technology. It will also develop new high-tech capabilities and highly-skilled personnel within these universities, to the benefit of UK industry as a whole.